Advanced innovations in Wastewater Treatment Plant sensor technology for significantly reduced energy and chemicals usage, greenhouse gas emissions, with a commercial goal of net carbon neutral.

The project will deliver novel, innovative, integrated sensor systems and proprietary algorithms to monitor incoming load and microbial response in Activated Sludge for real-time process optimisation of Wastewater Treatment Plants.

The project will improve upon an existing on-line microbial respirometer generating Biochemical Oxygen Demand, by addition and validation of Live Biomass sensing technology and proprietary algorithms in operational process conditions.

This will deliver unique ability to continuously calculate accurate food:biomass ratio (F:M), increase in biomass (Y factor), for high-precision aeration control, significantly reducing energy (electricity), chemicals additions, and greenhouse gas emissions, while alerting for process imbalances such as toxicity, and improving quality of water entering the environment.

The project will add further sensing technology to balance aeration and greenhouse off-gas emissions, significantly reducing environmental impact and aiding customers drive to Net Zero.

The proposal is supported by a leading sensor manufacturer, a UK water utility, and expert wastewater engineers.